Multiscale design and analysis of bio-functional porous orthopaedic implants

Almost a quarter of a million orthopaedic joint replacements (e.g., hip and knee implants) were performed in the UK in 2019. With changing lifestyles and demographics, the burden of arthroplasty increases as more middle-aged patients with musculoskeletal conditions require joint replacements. About a third of these patients (e.g., 29-35% for age 50-54) require revision surgery to correct failed implants, with poorer clinical outcomes. Improving the long-term survivorship of primary implants can avoid revision surgery, save the NHS >£350 million each year, and significantly improve patients’ quality of life.
Substantially porous implants fabricated using additive manufacturing technology (AMT) are increasingly used in joint replacement surgery, especially to fill in bone defects. These implants have the potential to enhance bone ingrowth and bone-implant fixation (osseointegration) for long-term stability. However, bone remodelling and the factors governing bone ingrowth into 3D porous structures are poorly understood and are different from those related to surface osseointegration. To achieve bone ingrowth, it is important to understand structural factors such as pore shape and size, local and overall stiffness, as well as the biological environment within the structure. This research will define these mechanisms by modelling the factors that drive bone ingrowth and osseointegration within the porous structures across time and length scales. The objectives of this study are: 1) Comprehensively understand the process for bone ingrowth and osseointegration within porous implants; 2) Derive the micro- and macro-environment required to optimise porous implant designs to achieve long-term survivorship; and 3) evaluate and predict the performance of multi-functional implants before validation from pre-clinical testing.
An interdisciplinary experimental-computational and imaging-based approach will be used to characterise the mechanical and biological behaviour at various dimensions (organ, tissue, sub-micron level) and time scales to understand and predict pre-clinical outcomes. Computational tools and novel algorithms will be developed to model bone formation in implants at the cellular level and bone remodelling at the tissue scale. These tools will account for local stress/strain and create new algorithms to predict the effects of pore size and shape. Different coatings will be analysed, from osteoconductive to osteoinductive, using bone-like coating and growth factors. Results will improve understanding of how multiple (sometimes conflicting) mechanical and biological properties should be combined for long-term implant stability. This work will enable cost-effective and timely in silico assessment of multi-functional implants before physical and biological evaluation, handling numerous design parameters ranging from AMT to biological parameters.
This methodology will be used to optimise an implant design to treat critical size bone defects, scalable to porous collars currently used in massive defect reconstruction, hip and knee implants to enhance fixation. In collaboration with industry and clinical partners, this approach will be applied to design full-sized prostheses such as spinal fusion and hip implants, upon successful validation of this feasibility study. Hence, this integrated mechanobiological modelling approach to design novel implants aims to expand UK orthopaedic implant manufacturers’ global position. It replaces part of the current pre-clinical testing for regulatory approval, aligning with the UK National Centre for the Replacement, Refinement & Reduction of Animals in Research (NC3Rs) guidelines. Additionally, this methodology enhances the selection of AMT process parameters, stimulating advanced material development and shorter time-to-market. Overall, this research contributes to EPSRC’s priorities in transforming early prediction and diagnosis, innovative technologies for physical intervention, and MRC’s focus on clinical and translational research.